MotionHub

MotionHub is a technology platform for independent film and television producers that allow internal and external client teams to collaborate on video production projects. It is a unique product that we believe will transform the way TV and media companies work.